SUperPlan

To evaluate the effectiveness of automated 3D construction object classification and automatic task scheduling functions for reducing the time and cost of the bid process for BIM based construction projects.